University of Wolverhampton and Crestwood Enviromental Limited

To develop new enviromental DNA (eDNA) testing for the presence of a range of protected and invasive species and species biodiversity concerns in the freshwater and marine water enviroment.